Sheffield Hallam University and S4S (UK) Limited KTP 24-25 R2

To develop an innovative and intuitive automated solution to the processing of 3D images of dental arches for streamlining 3D printing on a mass-production scale.